Supergen ORE Impact Hub 2023

The UK is leading the development and installation of offshore renewable energy technologies. With over 13GW of installed offshore wind capacity and another 3GW under construction, two operational and one awarded floating offshore demonstration projects as well as Contracts for Difference awards for four tidal energy projects, offshore renewable energy will provide the backbone of the Net Zero energy system, giving energy security, green growth and jobs in the UK.
The revised UK targets that underpin the Energy Security Strategy seek to grow offshore wind capacity to 50 GW, with up to 5 GW floating offshore wind by 2030. Further acceleration is envisaged beyond 2030 with targets of around 150 GW anticipated for 2050. To achieve these levels of deployment, ORE developments need to move beyond current sites to more challenging locations in deeper water, further from shore, while the increasing pace of deployment introduces major challenges in consenting, manufacture and installation. These are ambitious targets that will require strategic innovation and research to achieve the necessary technology acceleration while ensuring environmental sustainability and societal acceptance.
The role of the Supergen ORE Hub 2023 builds on the academic and scientific networks, traction with industry and policymakers and the reputation for research leadership established in the Supergen ORE Hub 2018. The new hub will utilise existing and planned research outcomes to accelerate the technology development, collaboration and industry uptake for commercial ORE developments.
The Supergen ORE Hub strategy will focus on delivering impact and knowledge transfer, underpinned by excellent research, for the benefit of the wider sector, providing research and development for the economic and social benefit of the UK. Four mechanisms for leverage are envisaged to accelerate the ORE expansion: Streamlining ORE projects, by accelerating planning, consenting and build out timescales; upscaling the ORE workforce, increasing the scale and efficiency of ORE devices and system; enhanced competitiveness, maximising ORE local content and ORE economic viability in the energy portfolio; whilst ensuring sustainability, yielding positive environmental and social benefits from ORE.
The research programme is built around five strategic workstreams, i) ORE expansion - policy and scenarios , ii) Data for ORE design and decision-making, iii) ORE modelling, iv) ORE design methods and v) Future ORE systems and concepts, which will be delivered through a combination of core research to tackle sector wide challenges in a holistic and synergistic manner, strategic projects to address emerging sector challenges and flexible funding to deliver targeted projects addressing focussed opportunities. Supergen Representative Systems will be established as a vehicle for academic and industry community engagement to provide comparative reference cases for assessing applicability of modelling tools and approaches, emerging technology and data processing techniques.
The Supergen ORE Hub outputs, research findings and sector progress will be communicated through directed networking, engagement and dissemination activities for the range of academic, industry and policy and governmental stakeholders, as well as the wider public.
Industry leverage will be achieved through new co-funding mechanisms, including industry-funded flexible funding calls, direct investment into research activities and the industry-funded secondment of researchers, with >53% industry plus >23% HEI leverage on the EPSRC investment at proposal stage.
The Hub will continue and expand its role in developing and sustaining the pipeline of talent flowing into research and industry by integrating its ECR programme with Early Career Industrialists and by enhancing its programme of EDI activities to help deliver greater diversity within the sector and to promote ORE as a rewarding and accessible career for all.